Optical Sensing of Formaldehyde

The project aims to develop a new, low-cost sensor technology for detection of formaldehyde gas in the indoor environment. This will be based on measuring formaldehyde's optical absorption in the UV region of the spectrum using LEDs.